MRes in Future Propulsion and Power + PhD

To be confirmed - The first year of the programme consists of a 12 month MRes, which includes taught courses, mini projects, industrial courses and a PhD proposal dissertation
MRes-The programme is designed to develop the following broad themes:
Component (compressor, combustor, turbine) aerodynamics
System-level design and component integration
Methods (experimental and computational) for aerodynamic research and design
Researcher skills
Experience of university research groups and industry facilities